University of the West of England, Bristol and Fernandes Optometrists (Nailsea) Limited

To develop, implement and embed new management practices and cultural change to enable the relaunch of the innovative EyeSense subscription service. To implement processes and systems that capture customer reporting on service experience and outcomes and that set and monitor performance standards and implement a customer relationship management strategy.